Gas Tremolo

Gas Pedals mission is to create unique, high tech, quality musical tools. But we need help

We are applying for an Innovation Voucher to help us get the advice and support in marketing and protecting our ideas that we need to progress.

This will give us the final push that we need to get our first creation - the 'Tremolo Insanity' out there.